Tandem Iron Catalysis: A General One-Pot Multistep Synthesis of Heterocycles

The key aim of this project is to develop one-pot multi-step reactions involving sustainable catalysts such as iron and copper. In particular, we will develop tandem catalytic reactions where an iron complex will be used to catalyse multiple steps, allowing the general synthesis of aryl C-N, C-O, C-S and C-C bonds. Extension of this process using an internal aryl nucleophile and further iron catalysis will allow rapid access to a wide range of highly functionalised heterocycles, synthetic building blocks and intermediates for green and pot efficient preparation of biologically and medicinally important targets as well as heterocyclic compounds for materials science.